OF SMART SPEAKER IN MULTI-USER SPACES

Smart speaker like Amazon Echo and Google Home are increasingly adopted into our homes and our everyday lives. They include smart voice assistants who fulfil tasks to make our lives easier. As their name suggests, they are activated by voice and anyone within reach can interact with them [16]. That is one of the significant differences from other, more sensor like smart home devices. Their interaction type also means, they record the sound and voice whenever they activate. Typically, they are placed in living rooms and kitchens, which is where they are needed most [13, 3, 6]. But these are also the spaces that may be shared with other people such as flatmates, family members, or visitors. By sharing the room with a smart speaker, they automatically become users, if consented to it or not [7, 10]. Smart speakers constantly listen out for their wake word , including anything that visitors and residents say [2, 8, 5, 11]. Previous work showed that the nature of those devices and where they are placed, leads to tensions between smart speaker owners and non-owners and issues with consent [12, 7, 6]. Visitors would like to be informed of smart speakers and offered the ability to opt out of data collection [14, 13]. Further, tensions between account owners and residents arise around adoption, usage and social norms [14, 1, 13, 17, 12]. Smart speakers have the potential to greatly assist their users with everyday chores. Especially those with disabilities [15, 9]. They combine a range of services in one device with the option of adding more smart home devices to the system. Thus, someone not good on foot can control lights and the door without having to move painfully or a visually impaired user can easily set a timer by voice. Of course, not impaired users benefit from the same options, if not more. Smart home devices in general just add a level of comfort and modernity [13, 1, 14]. It is therefore understandable that those devices are adopted and happily used, despite privacy concerns. Research shows that both owners and non-owners, like cohabitants and visitors, have privacy concerns and a lack of knowledge of existing privacy protection mechanisms of smart home devices [10, 14, 4]. While owners have the control and potential to adjust the device's defaults, non-owners are much more limited in the control mechanisms that they have. Both groups mention avoidance as a kind of protection strategy. Owners may avoid using certain features to "protect" themselves [7, 10, 14]. Non-owners, who are often not even aware of the presence of smart speakers, may not have the social options to avoid the devices despite mentioning avoidance as the best protection strategy. Non-owners report being uncomfortable upon discovering the presence of smart speakers, but unable to do anything about it. Prior work suggests informed consent as well as offering means of control [14, 17]. Instead of promoting avoiding smart home devices, I would like to find a way to make all parties comfortable with smart speakers and smart home devices. We have found that ownership of smart speakers is not binary, but includes account owners, resident owners (cohabitants), and visitors [14]. All three parties require investigation when it comes to their preferences, social options, and control. We need to clearly understand the needs and expectations of all groups and where things go wrong. Only when we know where and why issues arise, we can address them and base our suggestions on facts rather than assumptions.